Coverage measure and navigation strategies for robotic colonoscopy: Fusing machine learning and robotics to enhance diagnosis and treatment.

The project will explore multi-modal machine learning based sensor fusion techniques to integrate the localisation information provided by the Magnetic Flexible Endoscope platform with the visual information produced by the endoscopic camera, with the aim of developing a colon visualisation index, as well as anatomical landmark detection, based on location awareness and coverage. This would give an idea of the total percentage of colon visualised and a valuable tool for the operator to understand whether they have performed a complete colon assessment. This could drastically reduce the number of lesions that are missed and directly impact patient outcomes from colorectal cancer diagnosis and treatment programs.